Development of a sensorised standing and balance rehabilitation aid (SBA), with facilitated remote supervision and gamified therapy, which can assist and motivate elderly patients to perform fall-prevention exercises remotely and safely to prevent falls.

Founded by Andrew Morgan, Christopher Hughes and Jonathan Charlesworth, eXyo Design Ltd is a UK-based SME that intends to address the serious issue of falls in the over-65 population, which currently costs the NHS over £2.3B each year. The founders and core team aim to address this issue through the development of a sensorised remote clinical monitoring tool that will use a combined support approach to facilitate engagement, exercise and fall prevention. As COVID-19 has resulted in the over-65s being isolated from their support networks, this tool will be crucial to both users and the NHS. Based on this much-needed development, eXyo proposes a year-5 post-project revenue of £7.2M.